The University of Huddersfield and Together Housing Group Limited KTP 21_22 R3

To create a model and toolkit for ensuring smooth acceptance and adoption, by consumers, end-users and residents, of decarbonising retrofit measures in social housing.